SouthGrid Tier2 resources at the University of Birmingham

The analysis of data from the Large Hadron Collider experiments will require global coordinated efforts in terms of hardware, software and staff. This grant will make a contribution towards this effort in particular in SouthGrid at the University of Birmingham.